A high resolution gamma camera for earlier tumour detection

This
Proof of Concept study relates to developments that Symetrica could make towards
improving the performance of gamma-cameras that are currently used in many hospitals world-
wide. These cameras provide vitally important diagnostic information to clinicians in many
branches of medicine especially, Cardiology, Oncology and Neurology. We believe that the
combination of our unique spectrum-processing technology with the proposed new gamma
camera technology will provide images that have improved contrast, greater sensitivity and
create the possibility of generating simultaneous, ‘multi-colour’ gamma-ray images of a
patient.
The results will be used to demonstrate to clinicians and potential partners a significantly
improved tool for the diagnosis.
This will include delivery of enhanced resolution that enables earlier detection of small
tumors, improved quantitative information for radio-immuno-therapy, the opportunity to
implement new diagnostic techniques and therapies using dual isotopes. This could remove
the need for patients to undergo repeated measurements several hours apart in order to collect
the same information.